BioCircular N2O: Transforming Wastewater Emissions into Bio-Based Nitrogen Resources

Nitrous oxide (N2O) is a potent greenhouse gas, with nearly 273 times the global warming potential of carbon dioxide. In the UK, wastewater treatment plants (WWTPs) are responsible for around 75--80% of the sector's direct process emissions, primarily from aeration tanks during biological nitrogen removal. Despite its significant climate impact, N2O remains one of the least addressed greenhouse gases in the water sector, with no scalable solutions for capture or reuse.

The project aims to demonstrate the feasibility of a solid sorbent-based system capable of capturing N2O directly from wastewater aeration exhaust streams and enabling its reuse within bio-based production chains. This represents a new approach to tackling "hard-to-abate" process emissions using compact, modular, and regenerative capture units.

Building on technology previously validated in the rail and maritime sectors through Innovate UK funding, the project will adapt H-DEUX's solid sorbent capture platform to humid, low-concentration N2O environments typical of wastewater treatment processes. The system operates cyclically, adsorbing N2O from aeration exhaust gases and regenerating the sorbent using low-grade heat, allowing for continuous operation and minimal energy demand.

Working with Jacobs' water process experts, the project will assess site-specific emission profiles, evaluate capture performance under variable operating conditions, and model the potential for downstream reuse. Captured N2O can be converted into nitrate or ammonium through catalytic or biocatalytic processes, supporting the development of bio-fertiliser or nutrient recovery systems---closing the nitrogen loop and aligning with the principles of the circular bioeconomy.

If successful, the technology could reduce over 1.2 million tonnes of CO2 equivalent annually across the UK water sector while creating new value chains for sustainable nitrogen recovery. The project directly supports the UK's Net Zero 2030 water industry roadmap, the DEFRA circular economy strategy, and the UK Industrial Strategy's clean growth mission.

This feasibility study represents an important step towards scalable, low-cost, and circular solutions for greenhouse gas mitigation in the UK's critical infrastructure sectors.